Novel free tools to support online business resilience, growth, and funding access following Covid-19

Application presented by a new type of investor that specialises in lending/investing in online business against the revenue of the investee company. The applicants are specialists at lending money to online businesses that then take an "optimal" approach to increase their revenues and hence the payback of the loan/investment. Such optimisation might be how the company resources and strategy are best used to drive increased sales.

Uncapped has found that many early stage online businesses lack the necessary expertise and experience to know how best to use scarce resources in marketing to drive business growth. During the course of delivering past investments, the business has developed a set of models, knowhow and performance indicators that enables them to identify best practice in a given online business.

At present Uncapped have developed a client portal they connect to applications they already use to run the business. For example, payment processors (e.g. Stripe, PayPal), marketing accounts (e.g. Google, Facebook), accounting software (e.g. Xero, QuickBooks), and bank accounts. This tool enables the business to get real time analysis of their financials (revenue, cashflow), marketing efficiency analysis (return on ad spend) and understanding of customer behaviour (repeat customers, retention/churn, cohort analysis).

Uncapped would now like to move this client portal to the next generation of performance. The current portal only presents a picture of the business today, the aim for Uncapped now is to deliver a tool that can provide true insight to the owner and define optimal strategy for the management of sales revenue, digital marketing and growth opportunities.

The aim of this project is to provide online business (eCommerce, Direct to Consumer, SaaS, marketplaces etc...) with a truly intelligent tool that enables online business to make truly informed decisions. The need and value of this tool has never been more important to the UK as it emerges from the Covid-19 pandemic and the lone lasting implication it is expected to have on the UK economy.